How life course perceptions shape climate discourses and practices in the north-west of England.

In partnership with the Globe Foundation, an environmental non-profit organisation headquartered in Staffordshire, this interpretive project aims to explore how people in post-industrial towns and cities of north-west and West Midlands of England think about, relate to, and form perceptions of anthropogenic climate change and expert risk assessments of global warming.